Application and use cases for artificial intelligence/machine learning in the delivery of wind resource/energy yield assessment

The existing wind resource/energy yield assessment procedures are well established, yet advancements and efficiencies are possible. The process is intensive in respect of the wind resource and wind farm SCADA data processing and analysis, and some analyses are currently based upon manual data spreadsheet workflows. In addition, there is an expectation for the procedure to be completed efficiently within short timescales. It will be advantageous to devise solutions to mitigate these issues and facilitate more efficient workflows.